University of Greenwich and Wärtsilä Defence Solutions Limited KTP 23-24 R6

To develop quality inspection procedures to improve the manufacturing processes of composites for marine applications using advanced X-ray microscopy, coupled with mechanics of materials and artificial intelligence.